Imaging Capability from Space

Innovation voucher assisting a start-up business to engage with the ISIC to take advantage of members' space imaging knowledge. This will assist with overcoming difficulty with overlaying images at multiple wavelengths and from different sensor systems.